Innovation Studies Centre

This proposal sets out the terms for the continuation funding for the IMRC at Imperial College. All objectives, research plans and beneficiaries information has previously been approved though the 3rd year review of the existing Centre.